Sense and algorithm for operation of multiple UAS

As the capabilities of unmanned aircraft systems (UAS) has been developed significantly in recent decades, the application areas of UAS have been rapidly extended. In the near future, heterogeneous and multiple UAS with different tasks are expected to operate at the same time in the same airspace. Moreover, the airspace for UAS operation is also predicted to expand to the airspace for manned aircraft systems. In order for UAS to fly with numerous other manned and unmanned aircraft systems, the high performance on sense and avoid is an essential requirement. The aim of this PhD is to develop an integrated sense and avoid algorithm for UAS to make immediate decisions from the sensor measurements with minimum signal processing for fast response with high reliability.